Easy Digital to Search Engine Optimisation

Easy Digital aims to change the way websites are optimised for search engines through innovative technology. We use AI and automation to streamline the process and make it faster and more efficient. By using this cutting-edge technology, we can analyse and improve various aspects of a website in just a matter of minutes, instead of the days or even weeks it would take with traditional methods.

This new approach to optimising websites will also make the process more affordable for businesses. Instead of paying hundreds of pounds per week, we will now only pay a fraction of that amount. The platform will use advanced algorithms to determine the processing power required to optimize a website, so clients only pay for what they actually need.

Easy Digital's main focus is to use AI and automation to optimise websites for search engines. We will analyse the website and provide recommendations, then automatically implement the optimisations. The platform will also use machine learning algorithms to continually improve and update its optimisation techniques, so clients can stay ahead of the competition in the ever-changing search engine landscape.

In summary, Easy Digital is a user-friendly platform that will revolutionise the on-site SEO industry by taking out the human element and providing custom solutions for each client's unique business. By using AI and automation in a unique and innovative way, we will stand out from competitors and provide a comprehensive solution for effective SEO optimisation.